The University of Reading and ActiveOps plc

To use advanced Data Analytics and Artificial Intelligence to solve critical problems in the field of service operations management and to create a self-sustaining Operational Research & Development capability.